Automated AI Generated 3-D Tree-Scapes for Woodland Creation and Agroforestry Project Concept Designs

The U.K. currently has ambitious targets around woodland creation, agricultural decarbonization and biodiversity.

Project developers, land agents and investors within woodland creation, agroforestry and biodiversity net gain are struggling to effectively engage customers and key stakeholders at point of sale, for breaking down cultural barriers as well as marketing their services and engaging broader stakeholder groups.

The standard visual output provided to communicate project design concepts is a 2-D GIS map, with coloured polygons used to display relevant features within the concept. This does little to convey to customers and stakeholders what the project will actually look like over time, seasons and for different woodland species mixes and densities.

To address this problem Space Clipper Industries have started to develop high definitions 3-D visualization of woodland/agroforestry project concepts. However, the current process is very manual, very inefficient, and leads to too higher price point for the larger market.

Within this project we are proposing and prototyping a process, using generative AI and process automation, to significantly speed up, and scale the process of generating these 3-D, high definition, interactive woodland and agroforestry project concept designs. We will test the technical and commercial feasibility of this approach with the goal of bring the price point down to address the main market segments.